The Nature and Origins of Eruptive Variability in YSOs

Over the past several decades, astronomers have noticed a small number of newborn stars that suddenly increased in brightness about 100-fold. Sometimes they stayed bright for decades, whilst in other cases they faded away after a year or so. These outburst events are due to an instability in the star-forming disc of gas and dust that surrounds these newborn stars in their very young solar systems. Planets are also forming within the disc at the same time but most of the matter goes into the central star. During an outburst, the rate at which matter is fed on to the newborn star increases dramatically. Scientists do not understand why this happens, though there are several competing theories.

In recent years, our research group has used infrared images from the a 10 year survey of our Milky Way Galaxy that monitored almost a billion stars with a large British-built telescope called VISTA located high in the Chilean Andes. By searching this "VISTA Variables in the Via Lactea" (VVV) survey we have found that these outbursts can be seen much more often in infrared light than in visible light, owing to the fact that infrared light is better at penetrating the obscuring matter around the star and reaching our telescopes on Earth.

Since the VVV survey has now finished, our proposal is to fully mine the huge data set for all of the outbursts in the 10 year survey, known as eruptive variables, in order to better understand the different types of outburst. (There appear to be a few different types but it is unclear how many). We will also use data taken at longer infrared wavelengths by a small NASA satellite called WISE, which has proven rather useful lately. We will then follow up the observations by obtaining spectra of about 150 of the outbursting stars in order to better understand the physics of the process (or processes) that is feed matter on to the central star at such a high rate. These large samples will allow us to define all the different types of outbursts that occur, at least in observational terms and we will be able to see how the behaviour depends on the exact mass and age of the newborn star.

In addition, we propose to obtain very sharp infrared images of about 80 of these stars using a technique called Adaptive Optics. This allows us to see finer details than can be seen with the Hubble or James Webb Space Telescopes by using larger telescopes on Earth and removing the usual blurring effect of turbulence in the Earth's atmosphere. Through this part of the project, we will get at the test two of the more likely physical theories that may explain the outbursts. One theory is that a second newborn star passes very close to the first and the discs of matter around both stars are disrupted, which can be seen by a small trail of matter connecting the two stars after they have passed each other. The other theory is that the disc of matter around the outbursting star is simply too massive, causing it to develop spiral arms that rapidly feed batter to the star in the middle. The sharp pictures should allow us to test these theories directly by seeing the star that flew by and the trail of matter or seeing the spiral arms. Both types of features have been seen in a very few outbursting stars so we expect to make progress by looking at 80 of them.